French noble networks between c.1430 and c.1490

I am proposing a new study of 'French Noble Networks between c.1430 and c.1490.' This will seek to challenge past narratives about 'state formation ' in fifteenth century France, by considering how noble networks functioned in the face of increasing royal authority, and by providing new explanations for the growth of royal power which acknowledge the ongoing role of noble networks. The study will also consider how magnates and noble leagues furthered their aims by drawing on transnational connections and diplomatic contacts, which is a topic which has been surprisingly overlooked during much past research into late medieval politics.